3D Super-resolution imaging of 'close contact' formation in the human immune system

Super-Resolution imaging techniques offer advantages over more traditional bio-imaging techniques by accessing spatial resolutions beyond the diffraction limit of light. This project will develop new 3D super-resolution techniques to image the initial 'close contacts' formation between a T-Cell and an antigen presenting cell; with the end goal that the molecular mechanisms of T-Cell triggering can be understood. So far these structures have been visualised on glass surfaces, the project aim to visualise in between two physiologically relevant cells.